Maximising the Use of Existing Administrative Data Sets for Wales through Data Linking

A large amount of information collected about people in Wales through routine interaction with various services at considerable cost. Currently a lot of this is in disparate data sets. If this information can be brought together in a linked manner there is a tremendous capacity to creat 'value added' knowledge about the effects of intervention and policy change, and about what effects the health and well being of the population. Research can be carried out examining the relationships and patterns occurring in the data that may provide new insights into how to address population level problems.

The problem with bringing together the disperate routine datasets is the potential to breach confidentiality;to step outside the agreed boundaries of why the data was originally collected and how it should be used. The disclosure of personal information to someone that was not intended to have access to it must remain completely impossible. It has been demonstrated through the Secure Anonymised Individual Linked, (SAIL) project at Swansea University, that it is possible to separate personal characteristics, event data and service interactions relating to individuals, from those individual's identitfiable information, in a satisfactory way for researchers to bring together and compare data from different data sources. This is achieved by the identifiable part of each record being removed and replaced with a code number called a matching key. Matching keys are generated by a trusted third party organisation in such a way that information originating from an individual in one dataset can be matched to that in another dataset without the identity of the individual being present.

The work of SAIL has been heavily based upon health datasets, and an enormous quantity of linkable health related data is now available in a secure research environment. This project is about further expanding the data collection in partnership, developing a clear understanding of the issues, the practical steps required, and the potential to better inform decision makers. This will be done through the structured development development of a number of analyses.

The researcher has many years of experiences of working with data providers, mainly NHS providers, but also with local authorities in Wales and England, and considerable experience of linking data, and is now placed within the research analysis team, working directly within the SAIL environment. Within the scope of this fellowship the existing datasets within SAIL will be utilised to demonstrate the power of linked data from multiple sources to provide more effective benchmarking, enhanced understanding of the data, and more detailed answers than have previously been available for research and policy related questions.

Potential impact
The proposal aims to show that:

Working with anonymised linked data, from a wide range of sources, is achievable within Information Governance law.

Adding value to routinely collected data, through linkage, is incredibly powerful in validation, in making the data more understandable, making links and connections that have never before been possible.

The process will enable data owners working together with linkage specialists, to understand how to create and maintain suitably robust anonymised linkage and how to manage suitable access to the resulting data systems.

Objective 1. Evaluation comparing Flying Start areas with other areas is designed to illustrate that linked data can inform the outcome of an intervention, possibly highlight how outcomes might be masked by external factors such as migration, and demonstrate the ability of data linkage to suggest how the focus of future interventions may be more closely targeted. This will have direct local value, but the findings will be portable to other populations, so of use across the UK and beyond.

Objective 2. Analysis of diabetic patients service utilisation, over time, is intended to demonstrate the ability of linked data to establish associations that may lead to the identification of "best practice", subgroup specific issues, enabling strategies etc. The impact will be useful new intelligence, informing policy across Wales and beyond.

Objective 3. Developing a better understanding of migration patterns linked to social deprivation, will be of use in any research that compares variations by socio-economic status. These are widely used, and often in the context of measuring inequalities. The new knowledge provided by this work will have an impact on the understanding of inequalities within Wales, but findings will be of use to researchers wherever such indices are utilised.

Objective 4. Comparing identical data items, as recorded in different data sets, is important in driving up data quality and developing a better understanding of the information. Validation of self reported WHS data, for example, against service utilisation, introduces a new level of understanding of validity in such surveys. There is an impact locally: It may be shown that we have redundancy in certain data collections, so that savings can be made. There is a broader research outcome from generalising how self reported items compare to routinely measured data.

The underlying objective is developing a better joint understanding of data linkage, the far reaching impact will be the creation of new intelligence from better utilisation of existing routinely collected data. This will better inform policy makers and provide a rich source for both acedemic and business development research.